University of Lincoln and Community Energy Social Enterprise Limited AAKTP 23_24 Pt 2

To develop a biodigester for producing biogas, the project will utilise poultry droppings/crop-stalks from approximately 3.5Tons of waste/month at a large poultry farm in Nigeria. The biogas will provide heating for the farm's pens and hatchery. The biodigester will be prototyped, scaled-up and with integrated sensors for real-time quality monitoring.